IV_iiCap

Inclusive Innovations Ltd's proposal is to improve significantly, via brilliant British design and manufacturing expertise, an innovative headwear invention for the purpose of successful commercial exploitation in markets worldwide.